Voucher

Feritech Limited's mission statement is "To design and create ingenious turnkey solutions to engineering problems, that seamlessly integrate the user with their task, make complex operations appear simple, reliable, environmentally responsible, affordable, and to offer superior global support". To ensure we can maintain our market leading position it is imperative we protect our IP.